AGRIinsight Ethiopian Partnership

One of the biggest challenges that agribusiness in emerging markets faces is getting access to commercially

relevant information in an easily understandable format in a centralised location, and to be able to use the

information to maintain and expand their share of the market set to increase over the next 15 years to 1 trillion

dollars. AGRIinsight is an online tool that helps agribusiness improve their operational efficiency, increase their

revenue whilst minimising costs. AGRIinsight brings together multiple sources of information, translates them

into rich, relevant, geo-visual representations bringing fresh insights that can be used by all the different types

of agribusinesses in many different ways. AGRIinsight is proposing a feasibility study to build new and

international business networks in Ethiopia. In collaboration with Geospatial Analytical Services (GeoSAS), the

core objective is the creation of an Ethiopian Agri-business platform (EABP), where participant groups –

Government, Private Sector and National and International Development Partners - are at the same time

providers as well as users of information to collectively advance their respective objectives.